Soil microbiome function controlling radionuclide bioavailability and soil-to-plant transfer

Understanding the behaviour and environmental impacts of radionuclides such as radium (Ra) and uranium (U) is of critical importance for the management and risk modelling of sites with elevated concentrations of these radionuclides. Soil microorganisms, which are vital to ecosystem functioning, have been shown to affect radionuclide behaviour including the mobilisation of radionuclides into vegetation, and potentially into food chains. For example, bacterial reduction of U(VI) to U(IV) has been evidenced, whilst decreased root-to-shoot transfer of U has been observed in plants symbiotically associated with arbuscular mycorrhizal fungi. However, there are still many gaps in our knowledge of the biochemical functions that prokaryotic and eukaryotic microbial communities play with regard to modulating radionuclide bioavailablity, and the importance of these microbial activities alongside abiotic chemical reactions. Moreover, it is not clear whether elevated soil concentrations of radionuclides are affecting the prokaryotic and fungal communities of soil microbiomes, and how these communities may alter in association with plant roots. Furthermore, it is also unclear whether specific interactions exist between prokaryotic and eukaryotic communities in radionuclide enriched environments. By combining environmental radiochemistry and functional genomics approaches, this project will generate a detailed characterisation of the soil-plant microbiome of radionuclide contaminated soils in order to gain a more accurate understanding of radionuclide behaviour and how this determines radionuclide bioavailability. These approaches will aid quantification of the broader ecological consequences of surface soil radionuclide contamination, and in particular how changes in radionuclide bioavailability correlate with transfer into above-ground food chains.

Potential impact
In GREEN we envisage there are potentially Impacts in several domains: the nuclear Sector; the wider Clean Growth Agenda; Government Policy & Strategy; and the Wider Public.

The two major outputs from Green will be Human Capital and Knowledge:

Human Capital: The GREEN CDT will deliver a pipeline of approximately 90 highly skilled entrants to the nuclear sector, with a broad understanding of wider sector challenges (formed through the training element of the programme) and deep subject matter expertise (developed through their research project). As evidenced by our letters of support, our CDT graduates are in high demand by the sector. Indeed, our technical and skills development programme has been co-created with key sector employers, to ensure that it delivers graduates who will meet their future requirements, with the creativity, ambition, and relational skills to think critically & independently and grow as subject matter experts. Our graduates are therefore a primary conduit to delivering impact via outcomes of research projects (generally co-created and co-produced with end users); as intelligent and effective agents of change, through employment in the sector; and strong professional networks.

Knowledge: The research outcomes from GREEN will be disseminated by students as open access peer reviewed publications in appropriate quality titles (with a target of 2 per student, 180 in total) and at respected conferences. Data & codes will be managed & archived for open access in accordance with institutional policies, consistent with UKRI guidelines. We will collaborate with our counterpart CDTs in fission and fusion to deliver a national student conference as a focus for dissemination of research, professional networking, and development of wider peer networks.

There are three major areas where GREEN will provide impact: the nuclear sector; clean growth; Policy and Strategy and Outreach.

the nuclear sector: One of our most significant impacts will be to create the next generation of nuclear research leaders. We will achieve this by carefully matching student experience with user needs.

clean growth - The proposed GREEN CDT, as a provider of highly skilled entrants to the profession, is therefore a critical enabler in supporting delivery of both the Clean Growth agenda, Nuclear Industry Strategy, and Nuclear Sector Deal, as evidenced by the employment rate of our graduates (85% into the sector industry) and the attached letters of support.

Policy and Strategy: The GREEN leadership and supervisory team provide input and expert advice across all UK Governments, and also to the key actors in the nuclear industry (see Track Records, Sections 3.3 & 5.1, CfS). Thus, we are well positioned to inculcate an understanding of the rapidly changing nuclear strategy and policy landscape which will shape their future careers.

Outreach to the wider public: Building on our track record of high quality, and acclaimed activities, delivered in NGN, GREEN will deliver an active programme of public engagement which we will coordinate with activities of other nuclear CDTs. Our training programme provides skills based training in public and media communication, enabling our students to act as effective and authoritative communicators and ambassadors. Examples of such activities delivered during NGN include: The Big Bang Fair, Birmingham 2014 - 2017; British Science Week, 2013 - 2017; ScienceX, Manchester; 2016 - 2018; and The Infinity Festival, Cumbria, 2017.